Real gas effects in supersonic nozzles

The project aims to numerically investigate the role played by the equation of state (EoS) on gas dynamics in a convergent-divergent nozzle. Considering an EoS representative of the behaviour of dense gases close to the thermodynamic critical point (a configuration occurring in ORC turbines for example), a variety of non-classical flow configurations (e.g. expansion shocks) can be observed. This project aims to explore some of these configurations and investigate their response to perturbations. Simulations will be carried out using the in-house compressible flow code CompReal.